SwitchTwin

As Great Britain aims for Net Zero, Inverter-Based Resources (IBRs) are vital for network operations, but their power electronics (PEs) present challenges for grid resilience and capacity utilisation due to unpredictable degradation. This causes operators to under-utilise thermal capacity, leading to inefficiencies and premature replacements. Traditional sensors fail to provide reliable condition information in the electro-magnetic interference (EMI) environment of PE switches. By combining advanced sensing technologies with AI/ML-driven digital twin analytics, operators can enhance asset management strategies and provide better insights on the condition of these assets, ultimately saving costs for the network and consumers.